Streamed and timed online auctions for livestock sales

Allowing online participation in livestock market auctions.

These have been conducted in broadly the same manner for a thousand years with public auctions at the Market. Bringing online participation to these has been hampered by cost and inertia.

The Covid-19 lockdown restricts the number of people who can physically attend the auctions and so there is now an imperative to bring in an online solution to complement the physical service offered. With public support and new entrants we can also address the cost issue.

This will not only serve farmers through the lockdown, but provide a platform for more efficient trading of livestock to the benefit of the whole supply chain in future.